The Moley Robotic Kitchen

"In May 2015 Moley Robotics revealed its Robotic Kitchen: the world's first fully automated and intelligent cooking robot. Launched at the Hannover Messe trade-show in Germany, then presented at the world's biggest consumer electronics show, CES (Shanghai), the system mimics the actions of a master chef precisely, bringing a variety of dishes cooked to world-class standards to the domestic and commercial kitchen. This project aims to address the technical and commercial limitations of the current demonstrator. While it successfully proved feasibility, the modules used were too bulky or expensive for a volume product. Key elements not required in feasibility will be developed. Moley is taking tried and tested robotics beyond the factory floor and into kitchen refurbishments, residential new-builds, restaurants, hotels and age-care facilities.

By launching a dramatically cost-reduced and feature enhanced Robotic Kitchen at CES2020 in Las Vegas and then beginning its commercialisation plan, Moley will be able to begin addressing the immense global market opportunity for a true robotic cook so people can eat healthy and freshly cooked food, time and time again."